IV - Round 14 - WaterCoolerWorld

Our aim at Water CoolerWorld is to provide a reliable first class service to customers in the simplest and most cost effective way. We provide our customers with quality products and unrivalled levels of service excellence. Our water comes from natural springs and is carefully selected by experts and stringently tested before being extracted by environmentally friendly methods.